Earth-abundant electrocatalysts for alkyne semi-hydrogenation

Many everyday materials, from plastics to pharmaceuticals, depend on a class of chemicals called alkenes. One significant way to make these alkenes is through a reaction known as semihydrogenation, which involves carefully adding hydrogen atoms to an alkyne. Today, this process typically relies on precious metals like palladium as catalysts (substances that speed up the reaction without being consumed). However, these metals are expensive, scarce, and require elevated temperatures and pressurised hydrogen gas to carry out the hydrogenation. These conditions are not only energy-intensive and potentially hazardous, but are also heavily reliant on fossil fuels.
As the chemical industry moves toward cleaner, more sustainable technologies, there is an urgent need to find more efficient ways to carry out these essential reactions. This project explores an alternative process called electrocatalytic semi-hydrogenation, which replaces hydrogen gas and heat with electricity and water. The reactive hydrogen atoms are produced within the reactor by a catalyst that uses electricity to break apart water. The process works at room temperature and atmospheric pressure, offering a greener, safer, and potentially more energy-efficient solution.
While promising, this method still faces challenges. Many existing catalysts lack the necessary selectivity (they over-hydrogenate and produce unwanted by-products) or rely on precious metals to generate the reactive hydrogen. This project will focus on copper-based catalysts, which are both abundant and cost-effective. Copper binds well to alkynes and releases alkenes easily, but it struggles to split water effectively to produce hydrogen. To solve this, the proposed research will combine copper with a compound, based on abundant elements, that is good at activating water. The hydrogen atoms generated by this second material can then "spill over" onto the copper, enabling the desired reaction to occur more efficiently and selectively.
The project will involve designing and synthesising new copper-based catalysts, testing their performance in the electrocatalytic semi-hydrogenation of alkynes, and investigating how the active hydrogen atoms are produced and move between the two components during the reaction. This work aims to create a precious-metal-free, scalable platform for producing alkenes in a cleaner way, and to build the scientific understanding needed to further improve these systems. Ultimately, this research supports the UK's strategic goals to decarbonise the chemical sector.
This work falls within the EPSRC catalysis and electrochemical sciences research areas.